Analysis of deficits in presynaptic function in mouse models of Parkinson's disease

Although substantial progress has been made in understanding Parkinson‘s Disease (PD) in the last decade, we still know very little about the chain of events leading to the specific death of midbrain neurons containing the neurotransmitter dopamine that is characteristic of the disease, and current therapies are all essentially symptomatic. Recent studies in mice have suggested that impairments in the machinery of neurotransmitter release, the method by which neurons talk to each at synapses, might be of key significance in both the common, sporadic type of PD as well as several inherited forms; however, this has not yet been studied in detail and the location of these defects within the release machinery is not yet known. I will use cutting-edge techniques to generate real time images of this machinery in neurons from a variety of PD model mice to find out at which point in its cycle of operation the deficits lie, and exactly what they do. In order to find out whether they might have a causative role in PD, I then plan to study animals with similar genetically-determined deficits to see whether they develop PD-like features. Together, these studies will enhance our understanding of the events which lead to cell death in PD and, it is hoped, provide insight into possible targeted approaches to therapy.

Technical abstract
Several lines of evidence from studies of murine disease models strongly suggest that defects in processes underlying neurotransmitter release at the synapse, most of which appear to converge on the synaptic vesicle cycle, may be very important in several forms of Parkinson‘s disease (PD), including both alpha-synucleinopathies and juvenile autosomal recessive types; however, as yet, a detailed study of these is lacking. I therefore plan to carry out a comprehensive characterisation of presynaptic release in relevant mouse models of PD using a variety of high-resolution real time imaging-based approaches which will also test specific hypotheses about the precise substrate of the deficits in the different model lines. Specifically, the experiments will focus on the use of fluorescent reporters of calcium transients and synaptic vesicle cycling in brain slice preparations and in transfected primary cultures of midbrain dopaminergic neurons. Attempts will be made to reverse observed deficits by overexpression of functionally relevant proteins.
I further hypothesise that, via alterations in the cytoplasmic concentration of neurotransmitters, these deficits might specifically compromise the survival of dopaminergic neurons and thereby have a causative role in the development of Parkinsonian phenotypes. To test this, an extensive archive of randomly ENU-mutagenised mouse lines will be screened for those harbouring mutations predicted to result in similar deficits in presynaptic function, and these will then be re-derived, characterised and aged in order to assess whether there are effects on dopaminergic neuron survival and whether a PD-like phenotype develops. Overall, these studies could implicate a novel mechanism in a central role in PD pathogenesis, and provide an experimental basis on which to design a new generation of targeted therapies for PD.